aidioQC - Live broadcast audio quality control using AI

The aidioQC project aims to provide a new ground-breaking tool for broadcasters/content-creators to automatically perform quality control checks and fixes on their audio output.

Currently, in typical broadcast studios, there are hundreds of audio/video feeds broadcast across different formats and platforms for either linear TV or over-the-top (OTT) platforms. In the Master Control Room of any broadcaster there will be many video screens being monitored by a group of engineers.

These facilities are typically very quiet with most of the quality control (QC) being done on the outgoing video either as a manual or in some cases automatic diagnostics tool.

There is seldom much audio QC going on, often it's restricted to mute detection and loudness monitoring. This is hugely problematic for broadcasters as a large body of the complaints that they receive pertain to audio quality issues.

The lack of audio QC is baffling but probably due to not being possible to listen to multiple audio outputs simultaneously in the same way as one can perform a quick visual inspection across multiple video feeds. The problem is further exacerbated by the continued demand on broadcasters to create more content.

This is crying out for AI-based monitoring and control that aidioQC will provide.

In a broadcast setting it would be desirable to be able to monitor attributes such as:

**Errors**

- Glitch/dropped-packets/silence detection

- Wind noise, rain in the microphones etc.

- Phase/timing discrepancies

- Distortion/bad SNR on commentary feeds to flag up bad mic technique etc.

- In correct audio feeds

**Compliance**

- Loudness compliance monitoring across all outputs

**Speech**

- Speech-to-background/intelligibility metering

- Automatic language detection

- Profanity detection/filtering

**Audio Characteristics**

- Check EQ matches house-style/template

**Immersive**

- Check inter-channel coherence/stereo width etc.

- Up/down-mix consistency

- Check consistency across all formats/outputs

The goal of aidioQC is to create AI software that can be seamlessly deployed in broadcast environments (in the cloud or on-premises) in either production or distribution environments, to increase productivity/efficiency by automating audio QC processes and where possible automating fixes.

We will build this automatic audio QC solution as a module/extension to our existing AI automatic audio mixing software product (MIXaiR) which we already sell to broadcasters to help their audio production workflows.

This product will help broadcasters ensure all the content they put out is of the required high standard across all their platforms and will improve efficiency, saving them time and money.